Self-Euro-orientalism and humorous ethnicity performance: analysing self-representations of Eastern Europeans online

The aim of this project is to investigate what the phenomenon of Eastern Europeanness and Slavicness online can tell us about identity dynamics in this region. Of particular interest will be the role of humour and sarcasm in understanding this phenomenon. 1. How are different variants of Eastern European identity constructed online? What were the content creators' motivations behind creating Eastern Europe-oriented social media pages? Who are the content creators' intended and actual audiences? Is it other Eastern Europeans, non-Eastern Europeans, or both? How has the ongoing Russo-Ukrainian War impacted the construction of their identity online? 2. How can humorous self-representations of Eastern Europeans be understood in relation to: Euro-Orientalism and self-Euro-Orientalism? Ethnicity performance and post-coloniality in Eastern Europe.